The Processes that Shape the Structure and Evolution of Rocky Planet Atmospheres

The aim of this work is to investigate the key processes that determine the structure and evolution of rocky planetary atmospheres. Observations of the atmospheres of rocky planets, both inside and outside of the solar system, are a window not just to the planet's surface, but also to the evolutionary history of the planet. The composition of the atmosphere is inextricably linked to the surface composition, and is likely have been shaped by large-scale, transient events such as the evaporation of oceans and even the emergence of life. Therefore, it is important that we understand to what extent these processes shape the atmosphere, and what we can say with certainty about a planet based on observations of its atmosphere.